The Staging of Indigeneity in Taiwan as a Geopolitical Strategy

I will conduct archival research, discourse analysis, and ethnographic fieldwork including participant observation and semi-structured interviews. Theoretically, I will draw on and extend scholarship on decolonial thought, the critical geopolitics of East Asia, and more-than-human geography.